Avoiding Algorithmic Gender Bias and Promoting Equality of Access and Outcome through AI-based Systems in Health and Social Care

I imagine that my academic output on this PhD would no doubt include some form of practical work, designed to lay out the issue(s) in question in an accessible and engaging manner for the general public. I firmly believe that knowledge should not just be kept behind paywalls and in academic journals; it should be available to all, presented and written in a manner that all can understand - especially when it comes to matters as pressing and universally affecting as heath and social care. My approach for this project would come first and foremost from a perspective of gender inclusivity - that is, working from and with the knowledge that gender is a spectrum, that non-binary identities exist and are valid, and that people of all genders (but especially trans and non-binary people) are affected by discrimination in health and social care, whether from algorithms, structures, or individual practitioners. I am particularly interested in researching and writing on transgender discrimination in health and social care, and how this intersects with algorithmic bias (for example Automatic Gender Recognition, or AGR, as discussed by Os Keyes in The Misgendering Machines: Trans/HCI Implications of Automatic Gender Recognition (2018)). Intersectionality would also inform my approach - that is, the knowledge and recognition that there are multiple intersecting axes of oppression, shown in the fact that facial recognition technologies misgender and show false positives for black women far more frequently than any other race/gender combination (see: Joy Buolamwini & Timnit Gebru's Gender Shades: Intersectional Accuracy Disparities in Commercial Gender Classification (2018)). The research will explore and critique the alreadyexisting deployments of AI in health and social care, as seen in the healthcare industry in the United States, and debunk the supposedly 'neutral' positioning of algorithmic decision-making systems in the public consciousness - these AI-based systems are being adopted at a rapid rate in the name of 'technological progress' and automation of labour (and therefore reduction of cost), with little to no regard for the effects on those most impacted by the technologies (specifically marginalised populations). Whilst greater attention from the media, academic communities, and technology corporations is being given to algorithmic bias, very little is actually being done to combat the phenomenon (much like online privacy). Data that reflects the inherent biases of society is constantly and consistently used to train algorithms responsible for life-changing decisions, be it in health care, policing, and the justice system. Whilst health care (at least in the UK) is one of the last sectors of the state to be 'disrupted' by algorithmic intervention, it is only a matter of time before such systems are widely implemented within the NHS. An intervention is necessary to raise awareness of algorithmic bias - not only within academic communities, but among the general public. I will utilise the University of Brighton's vast library, whilst also keeping up with the latest developments in relevant academic journals, to connect these issues with relevant theories and the cutting edge of new developments in the field.